Towards a Theory of Decision Making

Degenerate Optimal Boundaries for Multiple-Alternative Decision Making

Integration-to-threshold models of two-choice perceptual decision making have guided our understanding of the behaviour and neural processing of humans and animals for decades. Although such models seem to extend naturally to multiple-choice decision making, consensus on a normative framework has yet to emerge, and hence the implications of threshold characteristics for multiple choices have only been partially explored. Here we consider sequential Bayesian inference as the basis for a normative framework together with a conceptualisation of decision making as a particle diffusing in n-dimensions. This framework implies highly choice-interdependent decision thresholds, where boundaries are a function of all choice-beliefs. We show that in general the optimal decision boundaries comprise a degenerate set of complex structures and speed-accuracy tradeoffs, contrary to current 2-choice results. Such boundaries support both stationary and collapsing thresholds as optimal strategies for decision-making, both of which result from stationary complex boundary representations. This casts new light on the interpretation of urgency signals reported in neural recordings of decision making tasks, implying that they may originate from a more complex decision rule, and that the signal as a distinct phenomenon may be misleading as to the true mechanism. Our findings point towards a much-needed normative theory of multiple-choice decision making, provide a characterisation of optimal decision thresholds under this framework, and inform the debate between stationary and dynamic decision boundaries for optimal decision making.

Decision making as a closed-loop process

The theory of decision making has largely been developed as a disembodied open-loop process, however there is growing recognition that ecologically valid scenarios require integration of movement dynamics into current decision making theory, and a revision of what are considered to be core/fundamental decision components.
Here we develop the theory of decision making as a closed loop process, first exploring the role of confidence both as a neural computation within the loop, affecting movement dynamics and as a property of the egocentric frame with a causal influence on cognition.

Secondly, we consider the relationship between closed-loop components/processing and stability - in embodied systems action is accumulated and so physical restrictions limit volatility, moreover the reciprocal relationship between movement and evidence processing means that this stabilisation may also happen on a neural level in the form of a biased gain during evidence accumulation, improving stability/convergence.

Finally, we examine closed-loop embodied decision making in the context of optimality - it is generally accepted that open-loop decision making is optimised to maximise reward via some form of Bayes' Risk, prescribing a speed-accuracy tradeoff in so doing. For closed-loop decision making however, the form of the 'objective function' is unknown, as such we consider higher level, ecologically inspired ideas of optimality such as adaptability to e.g. moving targets or nonstationarity, to explore this fundamental aspect of embodied decision making.